Silicon carbidE maNufacturing feaSIBILIty sTudY (SENSIBILITY)

At the heart of every EV engine is a MOSFET semiconductor device built in a specialist substrate Silicon Cardide

The future net zero plan for the UK will rely on these devices. This feasibility project will study how the existing capabilities of the South Wales Compound Semiconductor cluster can be expanded to create a solution to feed the UK's Automotive supply line. The resultant study will demonstrate how a substantial supply line of innovative , next generation EV TRENCH MOSFET's on 200mm Epi substrates can be established. The final report will outline the key business plan, cleanroom expansion options, employment impact and investment requirements including the potential use of strategic UK RD&I funds.

The project will access the RD&I expertise of Newport Wafer Fab (NWF), the UK Largest semiconductor centre and the epitaxy knowledge of Compound Semiconductor Centre CSC (IQE).The project will be supported by Swansea University's (SU) Centre for Intregrative Semiconductor Materials (CSIM).

The UK automotive industry needs a clearly defined pathway to develop and supply PEMD devices that will drive the APC and DER's strategic ambitions. This feasibility study will define the fundamental requirements to establish a business plan report that can deliver a scaled, cost effective, technology pathway that will foster UK PEMD innovation, enabling the UK to achieve a leadership position in the net zero challenge